HYDRA: HYDrogen Rotary Advanced engine

Advanced Innovative Engineering (AIE) is embarking on an ambitious project, "HYDRA: HYDrogen Rotary Advanced engine", to revolutionise Advanced Air Mobility (AAM), Urban Air Mobility (UAM), aerospace, and distributed energy sectors by developing state-of-the-art hydrogen-powered rotary engines. This ground breaking initiative aligns with the UK government and Aerospace Technology Institute's (ATI) net-zero strategy, which seeks significant reductions in carbon emissions and advances in hydrogen propulsion technologies.

Our innovative project will transform AIE's existing gasoline-based rotary engines into hydrogen-fuelled systems. This transformation involves cutting-edge fuel delivery and combustion system advancements to ensure seamless hydrogen integration. By leveraging our established rotary engine technology, we will create a compact, power-dense solution that addresses the limitations of current hydrogen propulsion technologies like fuel cells and gas turbines. Our hydrogen rotary engines will offer high power output and efficiency in a smaller, more cost-effective package, making them ideal for AAM and UAM applications.

A key component of our project is a strategic partnership with a high-technology Taiwanese manufacturer. This collaboration will develop advanced manufacturing and assembly processes to reduce production costs, ensuring that our hydrogen rotary engines are economically viable and competitive globally. Through this partnership, we aim to drive innovation in manufacturing techniques, enhancing the scalability and affordability of our hydrogen engines.

This project is designed to meet the emerging regulatory requirements for emissions in the aerospace sector, offering a zero-emission propulsion solution that supports sustainable practices and reduces reliance on fossil fuels. Additionally, it positions AIE to capitalise on the growing hydrogen generator markets in Australia and ASEAN, expanding our market reach and strengthening our commitment to sustainable technologies.

The project will deliver several key outputs, including detailed technical papers, comprehensive product designs with potential patents, functional prototypes for rigorous testing and demonstration, and advanced manufacturing techniques developed in collaboration with our Taiwanese partner. These outputs will showcase the viability and advantages of our hydrogen rotary engines, positioning AIE as a leader in zero-emission propulsion technology.